University of Exeter and Exeter Rugby Club Limited

To develop an innovative movement analysis tool that will be integrated within the playing and training environment of sports performers to increase productivity, reduce the impact of injuries and optimise elite level sports performance.